Working Class-ical Music Exploring the creative potential of embodying working-classness in a folio of new interdisciplinary compositions

Social class has not received as much of a consideration within the current artistic landscape of contemporary classical music. While matters such as racial (Andre, 2018) and gender disparity (Kouvaras, Williams, and Grenfell, 2023) and their impact on creative practice have been researched, class has received less scrutiny. In my practice-based research I have developed a portfolio of new interdisciplinary compositions that explore working-classness in a greater level of depth. The compositions within my portfolio explore working-class identity within classical music by considering class as the ways of being that are developed due to the relationships between yourself and larger society because of the quality and quantity of capitals you possess (see Bourdieu, 1984: p. 95, Skeggs, 2004a). My methodology is informed by Bourdieu's theory of Habitus (Bourdieu, 1984: p. 95), Skeggs' concept of 'person value' (Skeggs, 2011), the work of other working-class artists (e.g. Grayson Perry and Tony Harrison), and auto-ethnographical research methods. This methodology enables working-classness to be imbedded in both the sonic/non-sonic elements used and their construction to create original interdisciplinary compositions. The impact of my research is the production of a portfolio of compositions that effectively provide new considerations to various aspects of classical music's culture, including: Performance Environment (Holding, The Damned, and The Weight of History and Background Etudes) Instrumentation (It's Hard to Make an Oboe Sound Working-Class) Musical forms (Budget Cuts to Faure's Piano Trio in D Minor and Theme With Variations Forced by Expectations) The experience of those working in/engaging with classical music's culture (Budget Cuts to Faure's Piano Trio in D Minor and The Weight of History and Background Etudes) Musical language (Seven Working-Class Time Pieces, Baguette Baton and Escapism).